Selection versus mutation: reducing the risk of vaccine reversion

Technical abstract
Vaccination against numerous endemic pathogens is an essential component of the poultry industry. Without these

vaccines chickens would succumb to infection at an early age reducing the productivity of the industry well below

sustainable levels. IBV is an endemic virus that causes severe disease outbreaks in chickens worldwide. Effective and

economically viable vaccines against IBV are available and mainly produced from pathogenic virus strains by passing in

eggs approximately one hundred times. During these passages the virus accumulates multiple sequence variations from

the original pathogenic sequence. This ultimately leads to attenuation of the virus and the production of a live attenuated

vaccine. These vaccines have lost their ability to cause disease but still elicit a protective immune response in the chicken,

thus protecting the bird from future infections. However, as these are live viruses the potential for to revert back to a

pathogenic form is considerable considering the few sequence changes between wild and vaccine strains.

Despite the importance of these vaccines to the poultry industry and the risk of reversion, the processes that occur and the

selective forces that drive virus attenuation during egg passage are unknown. Importantly, the differential contribution of

virus sequence mutation compared to the selection of minor variants already present in the virus population has not been

determined. Understanding these basic processes is essential to the development of future vaccines to reduce the threat of

reversion.